CHERI: Calf Health Evaluation and Remote Inspection

Calves from dairy herds are the foundation animals for both dairy farms and the dairy-beef industry. However, there are several major health and welfare issues suffered by these calves. Bovine respiratory disease (BRD) is the leading cause of poor performance (and mortality) in cattle up to 10 months of age, and costs UK farmers ~£80M per year. A case of pneumonia (estimated to affect 11% of all calves in the UK) causes distress and ill health in the affected animal, but also has wider consequences including long-term adverse effects on growth, health, and fertility in that animal, and over-use of antimicrobial drugs. Climate change, both heat and cold spells leading to stress, have a direct impact on the immune status of animals.

Previous studies have identified robust indicators of disease, but monitoring of these is labour intensive, relying on a physical assessment of each calf using established scoring systems. Increased handling of calves, represents both a welfare and productivity concern, inducing stress and subsequently reducing growth rates.

Thus, there is a need for automated and passive disease detection tools.

To address this challenge, **CHERI** will develop a **LOW-COST, NON-INVASIVE,** and **AUTOMATED** solution, using multi-pronged data capture coupled with advanced analytical techniques for disease classification at the individual animal level in group-housed diary-bred calves.

The project will develop this first purpose-built, low-cost, non-invasive disease detection system, designed specifically for calves.